Aux Sounds - Diffusion AI Model for Generative Music Sample Production creating New Revenue Streams for Musicians in the UK and expanding a Music Collaboration Business

Aux Sounds is developing an AI model that allows musicians to enter a simple text prompt to generate infinite audio samples to download and use in their own music projects. The model follows developments such as ChatGPT and Stable Diffusion and will be the first of its kind in the industry. Aux Sounds will expand on the companies existing Aux.app, a music collaboration platform which allows artists to back up and collaborate on their music projects with other bandmates as well as sell their music and merchandise directly to fans. Aux's founder Ben Bowler is a musician, AI developer and experienced entrepreneur.